REESilience

Rare Earths (RE) are crucial materials for Europe's successful green and digital transition, thus classified as highly critical. The market for RE magnets itself is relatively small - about €6.5 billion - however its downstream leverage is enormous: the mobility business in the EU27 alone is expected to grow to about €500 billion by 2030, with 6 million jobs. While being a world leader in the manufacturing of e.g. electric motors, the EU27 is fully import-dependent along the entire value chain of RE magnet materials. Despite a growing market, European magnet production capacity is under-utilised and tends to serve specialised niche applications. In addition, RE magnets are increasingly imported as part of motors and generator assemblies and products. The main reasons for these developments are that China has a monopoly in the RE supply chain across all stages from mining to refining. To overcome this issue, REESilience will categorise RE for geographic locations, quantities, chemical composition, ethical and sustainable indicators, ramp-up scenarios, and pricing, considering all value streams from virgin to secondary material. It will build a production system that ensures a resilient and sustainable supply chain for RE as critical raw materials for the e-mobility, renewable energy and further strategic sectors in Europe with less dependencies on nonEuropean economies. A newly-developed software tool will determine optimum mixing ratios to ensure consistently high product quality with maximum secondary materials for high-tech applications. Combined with new and improved technologies for alloy production and powder preparation, especially of secondary materials, the yield and stability of processes will be further enhanced, allowing further augmentation of the proportion of secondary materials in RE PM production, reducing at the same time waste, environmental damage, and consumption of energy linked with virgin production.